LowCarbonCar – Low Carbon emission EV/HEV carbon fibre sports Car

The LowCarbonCar (Low Carbon emission EV/HEV carbon fibre sports Car) project focuses on a modular zero emission, high performance sports car. It will feature a four wheel drive electric system fitted into a lightweight carbon fibre chassis offering zero emissions over shorter journeys (100 miles) and low emissions over longer journeys when fitted with the range extender module (REM).